Understanding loss mechanisms in hollow core optical fibres

The project aims to develop non-destructive side interrogation methods to infer the structural geometry of state-of-the-art hollow core fibres non-destructively